Promotion of wellbeing as a destination resource

This proposal offers the opportunity for connecting different destination stakeholders, with the specific aim of facilitating innovation in healthy lifestyle products while contributing to a competitive local tourism economy. Through inter-stakeholder dialogue, tourism businesses will be in a position to increase their marketing effectiveness, and develop new products and services that will provide an enhanced value-added experience for visitors. This proposal will accelerate tourism business growth via an improved understanding and implementation of wellbeing and it will facilitate the exchange of knowledge between tourism businesses, policy makers (both public health and tourism), and wellbeing academics. Tacit knowledge in particular is required for innovation and this network will provide the platform for the conduit translating this into action to enhance destination competitive advantage. Five outputs are proposed in the geographic context of Bournemouth & Poole and the surrounding environs (areas that have a natural potential for wellbeing):

1. Wellbeing Destination Knowledge Networks and Ideas Café
A self-selecting network recruited through the NCTA will meet three times through 2014-15 commencing June 2014. Each session will be facilitated by BU and NCTA staff and feature invited speakers on a specific aspect of wellbeing whilst allowing for mentoring activity, business to business. Examples of best practice via case studies will act as a catalyst to foster innovation in co-creating destination and well-being products. These sessions will occur in Bournemouth with two additional sub-regional Ideas Cafés (an identified requirement from the recent pilot event), one at Kingston Maurward College on the outskirts of Dorchester and one at a hotel in Weymouth.
2. Facilitating Student and Employer Engagement
This component of the network will seek to involve the participation of 20 businesses assigning consultancy projects to final-year students across the spectrum of hospitality, sport, tourism and wellbeing. This will enhance the student learning experience providing them with real life research opportunities. Employers will benefit from the opportunity for cost-effective research and tacit knowledge exchange.
3. Wellbeing Hub
A web presence within the NCTA will act as a resource for business and local government to communicate and engage in active dialogue. Emphasis will be on the exchange of knowledge in a manner that sets the foundations for a longer-term self-sustaining network based on 'Destination Wellness'. A common platform will be supplied to provide opportunities for cross-disciplinary dialogue and capacity-building, establishing a knowledge bank in this field. Social capital theory supports this tacit knowledge base facilitated by knowledge exchange between experts and dissemination of their expertise.
4. Innovation Sharing
The co-development and dissemination of a series of podcasts is of particular importance to the project due to the ease with which such outputs can be accessed locally or through the internet and shared internationally. These will be developed showcasing case studies of good practice while identifying opportunities and potential barriers to a wellbeing market position.
5. Spin off to local residents/employees - local community
This work will inform a partnership between BU, the NCTA and the visitor economy whilst contributing to activity of the Bournemouth 2026 Trust which aims to advance and improve life for the communities of Bournemouth to achieve its long term vision of a 'thriving town that is fun, safe, healthy and green'.

The network will be a beneficial addition to our previous activities in the tourism and wellbeing area. These to date include an invitation to join the EU COST action, 'Tourism, Wellbeing and Ecosystem Services (TObeWELL)', where our specific role will be to identify and evaluate health and wellbeing in terms of its relationship with tourism products.

Potential impact
The impact of this project will be the co-creation and fusing of academic and practitioner expertise to innovate within the emerging wellbeing agenda and hence maximise commercial potential, while providing a platform for dialogue for tacit and explicit knowledge exchange. The concept of wellness tourism is an area where strategic priority is being given in many European destinations and policy documents from the WHO adds corroborating evidence of currency and importance. With much debate on aspects of wellbeing, social tourism and inclusion prevalent at both national and local levels, most notably in Bournemouth with the Town's 2026 vision group, there is momentum building in this topic area to pump-prime innovative development. The environment of Bournemouth & Poole provides an ideal platform to launch new product initiatives aligned to wellbeing (areas that all have a natural potential for wellbeing) and is a market that is currently under-utilised by the local business community.

Impact outside of the academic arena is primarily behavioural and economic to enable organisations in the wider visitor economy to focus on wellbeing to generate an economic impact within their own organisations, the destinations in localities and arguably within society. The public benefit emerges from the strengthening of improved economic performance for both private and public organisations which is aligned to the NCTA mission of accelerating destination growth. Achieving higher levels of visitation and income from tourism is critical for the creation of employment and wealth and as a means of supporting the infrastructure required to assist the needs of visitors and resident communities alike.
This project will enable SMEs in local economies to use wellbeing to increase their global attraction, encourage more visitors, and strengthen their overall competitiveness through innovation, to improve their income and long-term sustainability.

The first benefit will be gained by those SMEs that voluntarily receive the knowledge being transferred into the business to enhance their awareness and development of a wellbeing marketing focus. Through this, SMEs will gain advantage from more cost effective and tailored marketing activity, the creation of a customer database, and an ability to more accurately research the needs and wants of their customers. Additional beneficiaries will be those stakeholders at the destination level who either directly or indirectly come into contact with those SMEs partaking in the transfer of knowledge. Benefits will come in a variety of forms but will primarily be economic in that the composite nature of destinations ensures that non-participants will also benefit from improved knowledge attained by others. The more SMEs that engage with the wellbeing agenda, the more likely it is to serve as a catalyst for others which over time will enhance the overall competitiveness and sustainability of the local economy and be more pro-social for local society. The only way to measure such an outcome is to include a project tracking study which gauges the adoption, implementation and reaction of organisations to their more effective use of wellbeing as a marketing tool. The Bournemouth University, Market Research Group, will fulfil this function by evaluating activity across the geographical area pre and post project. The report will be placed on the Wellbeing Hub hosted within the NCTA web presence.

Consequently, there is a societal impact that extends beyond the ability of destinations to leverage health creation in re-branding and marketing, but also a public health impact that can contribute to both sustainable health and economic gain. The Royal Society for Public Health (RSPH) where the PI is a Trustee will facilitate full project dissemination to members, (c.a. 9,000) from a multi-professional background. The RSPH headquarters in London will provide a national base for a project launch.